PIPELINE ORGANICS - Biofuel Cell surface coatings require cutting-edge analysis for homogeneity and power density

**Pipeline Organics Ltd specialises in advanced biofuel cell (BFC) solutions generating Net Zero electricity from wastewater**, addressing **critical challenges in Food and Beverages sustainability, circularity, reliance on fossil fuels and the National Grid, and environmental protection.** This A4I-funded project, in **collaboration with the National Physical Laboratory (NPL) and ASTUTE, aims to refine an electricity-generating coating to exploit underused biomass for decentralised, on site, Net Zero electricity**, fulfilling Pipeline Organics' ambition to plug the clean energy gap left behind by wind and solar.

The project will refine high-resolution analytical techniques, l**everaging NPL's expertise in chemical metrology and ASTUTE's advanced micro-CT electrode characterisation to enhance detection accuracy and efficiency.** By adding a local avenue to generate electricity from the underutilised resource of beverages waste, **Pipeline Organics' flagship BFC technology will support the Net Zero transition, regulatory compliance, and energy decentralisation**, while converting a resource that customers have to pay to have removed and treated into a source of clean energy.

This **innovation strengthens Pipeline Organics' position as a leader in Net Zero energy solutions, ensuring a cleaner energy mix for a more decentralised Food and Beverages industry, while contributing to the UK's sustainability goals**. The outcomes will benefit beverages manufacturers, especially those who cannot use wind or solar or who cannot achieve energy self-reliance through these technologies. The enhanced BFC will also benefit other industries with high-carbohydrate waste such as water treatment plants. Greater progress towards Net Zero goals will be rapidly enabled through Pipeline Organics' disruptive new biofuel cell technology. P**ipeline Organics' BFCs can generate electricity that is under the control of the customer, requires no land use and little infrastructural change, and will strengthen the UK's position as a Net Zero leader while generating R&D, distribution, installation and sales jobs in the emerging green industry**. The commercial attractiveness of the BFC product will be enhanced, and new markets unlocked, through the A4i programme's and collaborator's invaluable contributions to characterising and enhancing the BFC's energy output, leading to shorter payback periods and higher returns on investment into electricity-generating and carbon-reducing CapEx.